Novel Solar Deck System

Large ships are now legally required to follow the International Maritime Organization Energy Efficiency Design Index minimum efficiency standards. This requires a minimum energy efficiency level per capacity mile (eg tonne mile) for different ship type and size segments. The level is to be tightened incrementally every five years. Graf Marine propose the development of a novel solar deck system for the production and localised storage of renewable energy within the marine sector.